ElectroMagnetic Analysis of the Smart and Connected Aircraft (EMSCAT)

The project is concerned with the computational electromagnetic (CEM) analysis of the performance, compatibility, compliance and certification of integrated sensors and electronic components within the connected aircraft